Novel Microsphere-Mediated Technology for the Wide-Ranging Delivery of Antibodies and Proteins into Cells

The project will deliver a unique lab reagent that will enable the general cell-based testing of new antibodies and proteins for R&D applications, and will offer a new approach to simplify the high-throughput screening of antibodies/proteins with potential health benefit (biotherapeutic drugs). This unique biotech tool will be based upon biocompatible smart materials of submicron size able to bind proteins by simple mixing and subsequently release them inside cells. The proprietary techniques for introducing these proteins will be a prime focus of the project, which will be patented and globally commercialised under the name TRANSproteinTM GST. The project outputs will have wide application across the pharma and biotech industry and in the academic R&D sector, promoting advances in the understanding of human disease processes and for the development of new therapeutic drugs.